Reducing seed loss and waste in umbelliferous crops

The aim of this project is to use a combination of phenomics coupled with modern forward and reverse genetics approaches in order to, 1) investigate the genetic control of seed abscission, plant architecture and flowering time umbelliferous crops, and 2) select elite parsnip lines with superior characteristics in order to ensure that flowering time is shorter, seed stays longer on the plant, and
that it is of increased quality (uniform, with higher germination capacity and improved vigour). The project will provide the student an excellent opportunity for multi-disciplinary training in molecular
genetics, phenomics and bioinformatics as it will include a) the generation of hybrid parsnip populations that segregate for the desirable traits, and b) the detailed phenotypic and genotypic characterization of breeding lines using 3D scanning phenotyping and Genotype-by Sequencing (GBS) technologies respectively, in order to identify causative Quantitative Trait Loci (QTLs). The ultimate goal of the project is to generate suitable markers that could be used for Marker Assisted Selection (MAS) in parsnip breeding programmes.

The student will work closely with a plant breeding and seed supply company, the market leading Elsoms Seeds Ltd. This will provide them a unique opportunity to get an insight into the breeding
industry and undertake research at industry-level standards.